Discs, Stars, Nebulae and...Aliens?: A 3D Exploration of Spiral Galaxies!

Starry night skies have inspired artists and scientists alike throughout human history. Despite considerable scientific study, with records dating back as far as the Ancient Egyptians, it wasn't until the early 19th century that humans began to learn about the incredibly complex processes that underpin how stars form and evolve. Over a century of research later, we have only just scratched the surface.

Our research project is Following the Flow Of Gas in Galaxies (FFOGG) - a study which aims to understand how spiral galaxies perform as star formation engines. This study spans many orders of magnitudes in scales and densities, from local properties of the clouds' that stars form in, to the large-scale galactic environment in which those clouds are embedded. We use high-resolution observations of the Milky Way and nearby spiral galaxies and link them to dedicated numerical simulations of those same galaxies with sophisticated interstellar medium physics. As such, our scientific results will underpin the role galaxies play in the formation and evolution of stars.

We propose creating an interactive workshop series for under-served lower secondary school children (ages 11-14) in South East Wales to disseminate the cutting edge research findings of the FFOGG project.

Our workshops will be structured as follows. About 80% of the workshop time will be allocated to the topic of star formation, explained using 3D films. These films are generated from our 2D simulation videos by applying an adaption of a stereoscopic effect called "anaglyph" which combines cyan and red filtered versions of a 2D image, to produce a 3D image, when viewed with dual cyan/ red lensed glasses. Using this setup we will tell the story of star formation by visiting a nearby spiral galaxy, then zooming through the galaxy and visiting various 3D recreations of astronomical objects associated with star formation (stars, nebulas, planets).

The remaining 20% of workshop time will be dedicated to explaining how the 3D film works (wavelengths/filtering of light). As part of our 'hand-on' approach the students will make their own personal cyan and red lens glasses from coloured acetate sheets and card frames. Students will be encouraged to take their glasses home, where they can rewatch the 3D film on our website (not STFC funded) with friends and family - extending the reach of the project and further increasing science capital.